Future Swindon

Swindon Borough Council has ambitious plans for a low carbon future which benefits the economy with new jobs and skills, whilst providing for a better quality of life for existing and future residents of the Borough.
Bringing together three key Swindon projects around hydrogen, district energy and 4G communications, the Future Swindon proposition is for an integrated smart district energy system supplying heat, cooling, electricity and hydrogen, utilising hydrogen as a storage device with a dynamic link to the buildings and vehicles it serves.
This project provides a chance to explore how we can integrate existing projects which are ground breaking in their own right to achieve something even better for the town.